An investigation into how particle size influences the behaviour of bentonite colloids in Geological Disposal Facilities

The thesis research will focus on studies of nanoparticulate bentonite clay colloids. These studies are fundamental to understanding how the material would act as a buffer in a geological disposal facility, sitting between the canisters containing high level nuclear waste and the walls of the bore holes where they will sit. The information that is sought is to form a better understanding of the selective binding of several cations (Cs, Ni and Eu), how these are affected by the average size of the colloid particles and how the colloid assists in transporting these through granite fissures. Specific aspects will include studying different ways to produce the colloids, size them and measure their flow.